Hollowcore Optical Fibre Processing

"New digital services increasingly depend on real-time interaction with remote data. This project will reduce the latency in modern telecommunication networks by enabling the deployment of hollow core optical fibre over long distances. As the light travels through air in the hollow core, the fibre latency is 30% lower than in traditional optical fibre.

The project will deliver high volume coating, joining and termination processes for the next generation of high bandwidth low latency hollow core optical fibres, making them as easy to deploy as traditional optical fibre."